Stem Cell Biology and Disease Modelling

This project will develop an in vitro model of early embryogenesis by combining two novel technologies and then work with key figures in the developmental biology community to share the new methodology. In addition, recognising the Replacement, Refinement and Reduction of Animals in Research (3Rs) 'valley of death' that limits widespread uptake of 3Rs relevant technologies, the student will also undertake a placement with a highly regarded peptide manufacturer, to learn how to manufacture, test and market products such as the hydrogels effectively.